Diode-pumped Er/Yb:glass and Cr:ZnSe frequency combs for classical and quantum applications

"This is a PhD research project in Physics. Recent advances at Heriot-Watt have led to the development of compact 3-element Kerr-lens-modelocked Ti:sapphire lasers operating at 800 nm [1]. This PhD project is part of a programme that will develop this technology and also shift it to the longer wavelengths in the near-infrared (1560 nm) using Er/Yb:glass and mid-infrared (2400 nm) using Cr:ZnSe, creating ultra-compact high-power GHz systems bonded to a single substrate. Challenges remain in achieving femtosecond operation at these high repetition frequencies, and in mitigating thermal loading in the bonded platforms. Frequency comb operation requires wavelength conversion in novel tapered fibres which will be designed using pulse propagation simulations, and will allow monitoring of environmental pollutants like CH4, CO and CO2 in the 1.5 - 3.5 micron band [2]. This PhD will address these experimental and simulation challenges, and the PhD student will help steer the direction of research as the project progresses.

Specifically, the Er/Yb:glass and Cr:ZnSe frequency comb element of the project will address:
Development of three-element GHz lasers in Er,Yb:glass & Cr:ZnSe; Dual-comb system development of Cr:ZnSe and Er,Yb:glass lasers; Bonded resonators in Er,Yb:glass & Cr:ZnSe; Applications of Er,Yb:glass dual-comb lasers in ranging; Applications of Cr:ZnSe dual-comb lasers in mid-IR spectroscopy; Applications of Er,Yb:glass GHz lasers for free-space optical comms.

"